2012-2014 Observations in Support of Astrophysics at the Jodrell Bank Centre for Astrophysics

The wide range of observational astrophysics is carried out at the Jodrell Bank Centre for Astrophysics includes cosmology, galaxies, star formation and exoplanets, and the late stages of stellar evolution. This proposal will provide support for travel to use various telescopes around the world operating at a wide range of wavelengths from the radio through the submillimetre to infrared and optical to study a very wide range of astronomical objects and phenomena in support of this research.